Robust purification of a hight value lipopeptide

EnzBond has created a novel route to a high value lipid-peptide pharmaceutical product and a bottle neck has been reached in the final step purification and handling as the product is very sticky. The "stickiness" of the product is a result of a macro-molecular structure, micelle, forming which is difficult to study using our current methods. The end result is significant downstream issues such as column blockage and multiple rounds of purification due to impurities being trapped. In collaboration with NPL, the physics of the micelle will be better understood and novel purification methods will be developed. At the end of the project EnzBond will have an innovative continuous process to produce a ultra-pure lipopeptide without the known issues arising.